The Synthesis of Mathematical and Data Driven Modelling of Complex Physical Systems

Forecasting and prediction are operations of critical importance in the energy sector. Whether it is predicting the output of a solar or wind farm, forecasting the energy demand at city and regional levels, predicting the operational condition of assets such as gas turbine plants or the long term environmental impact of engineering operations, they all have to optimize under great uncertainty in a coherent and consistent manner. This proposed PhD posits that an overarching theoretical, methodological and practical framework to integrate both data driven and physics based models will provide greater modelling capability and representation as well as superior predictive capability in the presence of uncertainty.